Q-Contain: Quantum-optimised Malware Propagation Control in Enterprise Networks

Innovate UK, under the '_Growth Catalyst Early Stage: New Innovators_' competition, has awarded financial support to Intractabilis, a deep technology start-up based in Oxford. With a world-class team of experienced physicists, computational scientists, quantum researchers, engineers, and business leaders, Intractabilis harnesses the power of cognitive intelligence and the exponential representational capabilities of quantum technologies to solve complex information-theoretic problems.

The funding from Innovate UK is for a feasibility study and research into using the emerging power of quantum computing to fight against enterprise-wide cybersecurity attacks by devising dynamic malware control strategies to contain its propagation while minimising business disruption. It aims to develop a scalable quantum-enabled optimal malware immunisation toolkit targeting enterprise networks that ensures continuity of emergency response systems, protects essential utility infrastructure from malware-induced outages, and reduces the risk of large-scale data theft and identity fraud.